'Bones of the Northumbrian landscape: a new zooarchaeology of early medieval Jarrow'

Twentieth-century excavations at Jarrow were instrumental in helping us understand changing ways of life in the early medieval Kingdom of Northumbria, but the region's history following arrival of the Vikings remains unclear. Animal bones recovered in those excavations were misplaced for decades and recently recovered. Their study provides an opportunity to challenge the narrative that early monastic sites ceased to function following the arrival of the Vikings by investigating animal and landscape management strategies to identify continuity or change in practice. This collaboration will provide the candidate with training in archaeological sciences and public outreach, working with museum and universities.